Visit to Kavli ITP research program Cardiac Dynamics

Cardiac disease is a major cause of premature death. More than half of cardiac disease deaths are sudden and result from a spatiotemporally chaotic wave activity that prevents the main chambers of the heart from pumping blood normally (ventricular fibrillation). Developing a fundamental understanding of the mechanisms that trigger and maintain life-threatening cardiac arrhythmias is crucially important for designing antiarrhythmic therapies that successfully reduce mortality.Kavli Institute of Theoretical Physics of the University of California Santa Barbara holds a miniprogram on Cardiac Dynamics dedicated to this agenda, in July-August, 2006. The purpose of the miniprogram is to bring together theoreticians and experimentalists working on cardiac arrhythmias and fibrillation. The applicant is one of the few leading theoreticians invited to participate for the whole duration of the program. KITP provides a partial financial support of this visit, and the current application is for rest of the support required.